Queen's University Belfast and BT Group plc

To improve efficiency, minimise cost and time to market of system features through the effective use of semantic composition which will facilitate the discovery and combination of existing services and deploy them for cloud computing.